polycarbonate

Polycarbonate is an excellent glazing material but has a major drawback in that it degrades with UV and Acid Rain attack. I have developed the worlds only complete Care, Maintenance, and Restoration System for Polycarbonates and Plastics. This will restore the degraded surface back to as new. This simply sets the clock back to day one, and the degradation process starts again. There is a need and demand for a post installation coating/surface modification to prevent the degradation.